Food Supply Chain AI Anomaly Detection and Digital Ledger

Primority is a UK based food safety solutions company that helps some of the UK's best known food brands manage food safety information to global food safety standards and national food safety laws. Primority's 3iVerify solution already manages food supply chain information through online, collaborative supplier and food material approvals, corrective action management, document management and supply chain data gathering. Primority wishes to extend their 3iVerify solution to next generation Artificial Intelligence and Digital Ledger Technologies to improve food safety and industry competitiveness.

This project focuses on bringing together Artificial Intelligence (AI) and Digital Ledger Technology (DLT), like 'blockchain', to enable a predictive, shared learning food safety platform that all of the food industry can use to improve food safety and food business performance.

We will do this by applying AI and Machine Learning Algorithms, already proven to work in the Aviation sector, to food supply chain and internal food operational data. By making connections between products, raw materials, countries of origin and day to day food production data we will be able to proactively highlight risks and threats to food safety and to the protect the brand and therefore the finances of the food business.

Like the Aviation sector, we will enable anonymous shared learning and publish this using Digital Ledger Technology so that the global food industry may share information securely, learn and receive alerts on issues that may affect the safety and quality of their products.

This will have a positive effect on the whole food supply chain with food companies benefiting from a reduction in food recall and rejection risk. The effect of this will be to release money back into the food chain that is currently tied up in burdensome compliance and monitoring costs.

Regulators will be able to better understand global and local supply chain food safety issues without knowing the identity of individual food businesses. This will lead to higher levels of trust in the food sector and improved food safety standards.